Augmented Reality & Surgical Robotics

Integrating augmented-reality technologies within surgical robotics to improve visualisation, user-interfacing and surgical efficiency within orthopaedics procedures